CO2 ROUTES ACROSS EUROPE (COREU)

COREu will demonstrate key enabling technologies in a CCS value chain and support the development of three new CCS routes in Central-East Europe (CEE), helping accelerate CCS development . COREu will (a) provide the means for development of an open-access, trans-national network (infrastructure and logistic) to connect emitters with storage sites in Europe, by identifying multimodal transport requirements, and developing emitters’ clusters to create the demand and the investment rationale, (b) increase the knowledge of the CCS value chain across Europe through interconnected initiatives, sharing of experience, knowledge and data to create a common framework that encompasses all key aspects of CCS deployment: technological know-how, business models, consensus management, monitoring, reporting and validation, policy framework, transport and storage safety. COREU will contribute to 6.8Mt/year in CO2 reduction by 2035 and 36Mt/year by 2050, develop 8 innovations for Measurement Monitoring Verification, interoperability and Value Chain Monitoring, and improve the Internal Rate of Return of CO2 infrastructure investment by 6% through de-risking core technologies.